Liquid crystal sensors for ultrasound detection

The research group has recently shown that liquid crystals can be used to make a passive detection sensor for ultrasound. The sensor gives a visual image of the propagation of ultrasound through the sample; demonstration of the sensor has thus far focused on analysis of the resonant modes of a piezoelectric transducer, and visualisation of longitudinal waves passing through a sample. Regions of higher ultrasonic displacement lead to clearing of the liquid crystal sensor, which can be seen by eye. For waves travelling through a sample, any defects blocking the path will be shown by regions which do not clear. This technology could be used in a number of areas. The choice of liquid crystal material depends on the temperature of operation, and high temperature materials could be used to make high temperature sensors. Enhancement of Rayleigh waves at a defect could be used to identify surface-breaking defects under a paint without removing the paint; in fact, the sensor would be embedded as part of the paint. Or more simply, a removable sensor could be used to analyse the resonant modes of new piezoelectric transducers. The technology is at a low TRL but is ready for exploitation, offering a large number of potential avenues for a PhD student. This project will identify the key areas for development, look at potential applications, and develop the sensors such that they can be used for non-destructive testing (NDT).
Scope of Work:
Identify key applications and temperatures of operation
Develop sensors to a higher TRL
Investigate potential for NDT
EPSRC themes: Energy (for plant inspection), engineering, manufacturing the future, physical sciences

Potential impact
The proposed CDT in NDE will deliver impact (Industrial, Individual and Societal) by progressing research, delivering commercial benefit and training highly employable doctoral-level recruits able to work across industry sectors.

Industry will benefit from this CDT resulting in competitive advantage to the industrial partners where our graduates will be placed and ultimately employed. The global NDE market itself has a value of USD15 billion p.a. [Markets and Markets NDE report January 2017] and is growing at 8% per year. Our partners include 49 companies, such as Airbus, Rolls-Royce, EDF, BAE Systems, SKF and Shell, whose ability to compete relies on NDE research. They will benefit through a doctoral-level workforce that can drive forward industrial challenges such as increased efficiency, safer operation, fewer interruptions to production, reduced wastage, and the ability to support new engineering developments. Our 35 supply chain partners who, for example, manufacture instrumentation or provide testing services and are keen to support the proposed CDT will benefit through graduates with skills that enable them to develop innovative new sensing and imaging techniques and instrumentation. To achieve this impact, all CDT research projects will be co-created with industry with an impact plan built-in to the project. Our EngD students will spend a significant amount of their time working in industry and our PhDs will be encouraged to take up shorter secondments. This exposure of our students to industry will lead to more rapid understanding, for both parties, of the barriers involved in making impact so that plans can be formulated to overcome these.

Individual impact will be significant for the cohorts of students. They will be trained in an extremely relevant knowledge-based field which has a significant demand for new highly skilled doctoral employees. These graduates will rejuvenate an ageing workforce as well as filling the doctoral skills and capability gaps identified by industry during the creation of this CDT. Our industrial partners will be involved in training delivery, e.g. entrepreneurial training to equip our graduates with the skills needed to translate new research into marketed products. Many of the partners are existing collaborators, who have been engaged regularly through the UK Research Centre in NDE (RCNDE), an industry-university collaboration. This has enabled the development of a 5,10 & 20 year vision for research needs across a range of market sectors and the CDT training will focus on these new priorities. Over the duration of the CDT we will actively discuss these priorities with our industry partners to ensure that they are still relevant. This impact will be achieved by a combination co-creation and collaboration on research projects, substantive industrial placements and as well as communication and engagement activities between academic partners and industry. Events aimed at fostering collaboration include an Annual CDT conference, technology transfer workshops, networking events as well as university visits by industrialists and vice versa, forming a close bond between research training and industrial impact. This approach will create lasting impact and ensure that the benefits to students, industry and society are maximised.

Society will benefit from this CDT through the research performed by our CDT graduates that will underpin safety and reliability across a wide range of industries, e.g. aerospace, energy, nuclear, automotive, defence and renewables. As NDE is an underpinning technology it feeds into many of the UK Government's Industrial Strategy Challenge Fund Grand Challenges, for example in energy, robotics, manufacturing and space. It is aligned to the EPSRC prosperity outcomes, e.g. the Productive Nation outcome requires NDE during manufacture to ensure quality and the Resilient Nation requires NDE to ensure reliable infrastructure and energy supplies.